Liverpool John Moores University and Central Liverpool PCN Limited KTP 24_25 R5

To validate and establish a clinical exercise service in GP surgeries for patients with multiple long-term conditions who need intensive support to become physically active to improve physical and mental health.